Complexity of s-adic words (mathematical quasicrystals)

The main focus of my PhD will be the study of mathematical quasicrystals. This will involve using techniques from several fields of mathematics, including fractal geometry and Ergodic theory